The development colour tuneable perovskite layers that can be used in electrochromic applications

The development colour tuneable perovskite layers that can be used in electrochromic applications. The project will especially focus on the low dimensional perovskites and tuning their structure through exposure to additives.